Newcastle University And Hyperdrive Innovation Limited

To develop a highly integrated multifunctional Power Pack for electrical vehicles to allow reduced costs, increased power density and efficiency, enhanced reliability and manufacturability.